Sound speed sensor accuracy and stability

An analysis of the performance of the transducer used in our sound speed sensor, particularly under conditions when deployed subsea and investigation into any physical changes that may occur.